23373 Future apt LIVING Lab for Autonomous Public Transport

LivingLAPT aims to deliver sustainable driverless shuttle/logistics services among various European cities. This will be achieved through a robust transnational safety framework as well as promoting user acceptance and trust in close collaboration with citizens, cities, operators, academia, industry, and policy makers.

LivingLAPT project collaborates with universities (University College London, Ghent University), self-driving vehicle suppliers (Aurrigo, BringAuto), cities (Prague, Brno, Rícany, Kongsberg, Milton Keynes), research organisations (PowerHUB), companies (Lab Box, Applied Autonomy, Future Mobility Network) as well as exhibition grounds operators (Veletrhy Brno, Výstavište Praha).